IP Support

Timber Tones Ltd are the world leader in the design, manufacture and distribution of luxury Guitar Plectrums / Picks. We have plans in place for international growth via distributors and internationalisation of our own web site, however before we do either we want to extend the degree of IP protection that we have. This includes Trademarked Logo and Brand Names, Copywrite images and designs as well as registration of our primary designs.